Phone Contact Application for Patients on Smartphones

Covid-19 has resulted in a doubling of telephone triage calls made from GPs to patients, replacing face to face appointments and the trend is set to continue.

X-on is a leading provider of cloud telephony in General Practice with products that increase efficiency of communication between patients and GPs working in the practice or from home. Surgery Connect and GP@Home integrate closely with EMIS Web and SystmOne clinical systems.

The project will develop, pilot and take to market a smartphone softphone app that will replace traditional telephone calls to a growing proportion of patients across all of General Practice and provide a substantial cost saving to the NHS. The app will plug into existing patient apps to extend patient access, both practice originating and patient originating.

Close integration with a variety of clinical systems, a high level of integrated security, an omnichannel approach and fallback to the PSTN make this a unique development with a rapid route to market and immediate payback. The innovation complements the Digital Strategy of the NHS, accelerated in response to Covid-19 whilst minimising digital exclusion by retaining traditional communication channels.